Tailorable and Adaptive Connected Digital Additive Manufacturing

The TACDAM project will perform targeted Additive Manufacturing (AM) pre- and post-processvalue chain technology developments, develop an adaptive quality assurance model, introduceparametric design as a key process variable and demonstrate the capability to deliver cost andquality outcomes at Manufacturing Readiness Level 6 to the automotive industry.